LOIS

"LOIS is an acronym for Loved Ones Information Service. LOIS refers to a sensor and alert system for patients who have Implantable Cardioverter Defibrillators (ICD). ICD's are implanted defibrillators designed to treat a cardiac arrest in patients that have either survived a previous cardiac arrest or patients who have a heart condition that leaves a cardiac arrest more likely than the general population.

LOIS was created in response to a real life event. A man with an ICD lay dying in the very next room to his wife, his ICD was shocking him but failing to treat his cardiac arrest. His one chance of survival was bystander intervention but with nobody alerted to his plight, he died. Had his wife been aware of her husbands situation, she could have started CPR and potentially saved his life. LOIS would have informed his wife of his cardiac arrest and given him a shot at survival.

There is a patent pending for wearables that detect the electrical activity of medical implantable devices."